Novel Carbon Dioxide Recycling Technology

A technology to recycle flue gas CO2 as a valuable saleable product is being developed. It should not interfere with the power plant function. The process does not require a great deal of energy to operate.